Neighbouring Projects: A cost effective, green, community-driven approach to home improvements.

Neighbouring Projects will provide architectural services enabling adjacent homeowners to undertake joint home alterations.

There are around 10 million terraced and 6 million semi-detached houses in the UK. Many of these were built around the early 1900s, and over decades have deteriorated, becoming unsuitable for modern life across a range of criteria.

Through our research and experience, we have established significant benefits to be made via economies of scale when neighbouring stakeholders work together instead of alone. These include more effective use of resources, increased energy efficiency, reduced cost (labour, time, materials), and reduced CO2 emissions. As a joint alteration also improves the neighbouring context of a property through community-driven action, there are additional indirect gains to be achieved regarding house value.

Neighbouring Projects will offer the following services:

* Joint House extensions
* Joint Loft conversions/extensions
* Joint External alterations
* Joint Internal alterations
* Joint Planning, Building Control, and tender applications
* Landscape design

In the midst a Cost-of-Living and Climate crisis, our vision is to make home improvements accessible to all living in terraced and semi-detached households by providing an economical, coordinated, and green service.